Novel NLP led communications insight and coaching technology for remote sales professionals in regulated industries.

We are building a platform to support the future of work. The new reality we all live in is one where remote working from home is necessary to safeguard health and wellbeing of employees. As a result, some employers have already adjusted to a permanently remote workforce.

We are building technology to support this transition, particularly for teams leading the growth and survival of companies the world over - revenue teams. Our project supports the new range of management challenges that have emerged in a Covid-19 impacted world, by applying natural language processing to create a coaching and insights focused technology for sales teams.